Enhanced understanding of CarbOn and groundWAter Dynamics in European peatlands and their related ecosystem services (ECO-WADE)

Wetlands are integral aquatic ecosystems at the intersection of groundwater, surface water and terrestrial surfaces. Peatlands are terrestrial wetlands that stand out in their significance to provide valuable aquatic ecosystem services, benefiting both society and nature. Climate, hydrogeology, hydrological and topographical positioning within the landscape and human use of peatlands together shaped a diverse range of peatland types and functioning within Europe. Consequently, there exists a distinct diversity in the ecosystem services these peatlands provide, including improved water quality for drinking water purposes. Despite these differences, common to all peatland types is that these ecosystem services are closely linked to the dynamics and spatial patterns of groundwater, i.e. water table depth (WTD), and thereby the degree of water saturation within these peatlands. Climate change is considered a major threat to peatlands' functioning and ecosystem service provisioning where temperature increases and WTD extremes weaken ecosystem resilience. ECO-WADE will focus on three key aquatic ecosystem services of peatlands:

1) Water purification: Peatlands' geochemical processes contribute significantly to water purification by reducing excessive amounts of reactive carbon, nitrogen and phosphorous, thus mitigating eutrophication from agricultural inputs, benefiting downstream aquatic ecosystems and improving water quality for drinking water purposes. Drained peatlands, by contrast, have a persistent negative effect on water quality and nutrient exports.

2) Water regulation: Peatlands store and release water, which plays a pivotal role in enhancing resilience during periods of drought, sustaining environmental flows and safeguarding human drinking water supplies. Additionally, flood risks are mitigated by peatlands' capability to retain water.

3) Climate regulation: Peatlands capture, store and preserve carbon, making them a central element in national to global climate change mitigation strategies. Emissions of greenhouse gases (GHG, CO2, CH4 and N2O) are closely tied to WTD.